University of Lincoln And WESC Foundation

To increase expertise in childhood cerebral visual impairment focused on development of a computerised game for rehabilitating visual loss arising from neurological damage.